Up, up and away - the fate of upwelled nutrients in an African upwelling system and the biogeochemical and phytoplankton responses

The Canary Current upwelling ecosystem constitutes one of the four main eastern boundary upwelling systems in the world. Hosting high productivity and socioeconomically-important fisheries, it is key in transferring biogeochemical properties from the coastal upwelling eutrophic region towards the interior subtropical gyre, where the strength of the biological carbon pump is strongly controlled by macro-nutrient bioavailability. Historical observations show a progressive warming, with an accompanying decrease in productivity. However, systematic information is lacking on how physical and biological processes sustain ecosystem productivity, hampering our understanding of how it will respond in the future. In this project, the student will work with biogeochemical sensors on subsurface moorings, autonomous floats and gliders, perform biological and chemical water sample lab analyses to interrogate ecosystem function and nutrient dynamics in the upwelling waters and west-African shelf cold-water filaments. They will also use satellite products and high-resolution biogeochemical model outputs to provide additional context.